SPEED: Super high Power And Energy Electrode Designs For Metal-ion Batteries

The project 'Super High Power and Energy Electrode Designs for Metal-ion Batteries' (SPEED) is focused to demonstrate a sustainable
'Hybrid Battery' (HB) technology by combining materials which demonstrate different charge storage mechanisms in a single device,
decoupling energy and power. High surface area materials store charge as an electric double layer capacitance (EDLC) and redox-
active materials can store charge in the bulk particles, such as in batteries. If suitable green principles are used from concept through
to end-of-life and recycling, the materials' life cycle can be optimised. SPEED will highlight the integration of renewable energy
generation, emission reduction, e-mobility with improved resource efficiency targeted for the European Union (EU) aim of Net Zero
by 2050. This novel concept has enormous potential to overcome the drawbacks of both supercapacitors and batteries such that high
power and high energy density can be achieved in a compact system with improved charging rates. Sustainability will be addressed
through materials choice, using abundant materials such as Aluminium, Sodium, Magnesium, Iron and Manganese rather than critical
materials such as Lithium, Cobalt and Graphite. Multi-material concepts which combine the different surface area materials, and ion
transport combinations will be used to maximise performance properties. High-charge aluminium ions will be used for high surface
charge storage, whereas sodium ions for bulk charge storage. A lab-based prototype will be developed to underpin the fundamental
understanding of hybridised technology for long-term industrial and emerging technologies. Devices fabricated using this composite
will provide an enhancement in the frontiers of science & technology associated with the aim of clean energy usage leading to
economic prosperity for all.